Warrington Collaborative Community Weight Management Pathway Design

We're working together with local partners in Warrington to build a new, joined-up system for delivering weight management support. This will be based on a "hub and spoke" model, where one main centre (the hub) connects with several local delivery sites (the spokes), such as GP surgeries and pharmacies.

Our goal is to make support for managing weight safe, efficient, and accessible for everyone, and flexible enough to grow and adapt in the future.

To do this, we'll be teaming up with a wide range of local organisations and groups, including:

* All five Primary Care Networks (PCNs) in Warrington
* The body representing all 40 community pharmacies in Warrington
* Warrington Public Health
* Warrington NHS Integrated Care Board (ICB)
* Lifestyle and wellbeing teams
* Specialist services
* Patient Participation Group
* Voluntary sector
* Health Innovation North West Coast

We will use local health and social care data and listen to people in the community to make sure the new model is fair, inclusive, and works for everyone, especially those who may face more health challenges. This will make sure people are directed to the right type of support based on their individual needs.

We'll test out digital tools and technology to make sure everything runs smoothly and is easy to use for both patients and professionals to navigate.

We'll build on the successful healthy lifestyle work already happening in Central & West Warrington, using their team of health coaches, dietitians, and online tools to share expertise and train others. This way, we can grow a strong local team of experts across Warrington and make sure everyone gets the help they need to live a healthier life.